A Single Crystal X-ray Diffractometry Facility to support Interdisciplinary Research at King's

We request funding to support the purchase of a single crystal X-ray diffractometer, to address a key gap in our EPS research facilities which has been identified through a thorough assessment of equipment need across King’s.
Single crystal X-ray diffraction (SCXRD) is a critical technique for determining the structure of small molecules (e.g. drugs, polymer building blocks, metal catalysts), macromolecules (e.g. proteins), and solids (e.g. extended materials). We propose to purchase an SCXRD instrument which will be focused specifically on enabling the structural analysis of small molecule samples, for which there is significant and growing demand across King’s. There is currently no locally available instrument which can efficiently and reliably provide high quality data for such small molecule samples, and researchers requiring this technique currently make extensive use of regionally available facilities, both in London and at the National Crystallography Service in Southampton. However, this approach is costly, slow and unsuitable for sensitive samples which readily degrade or decompose during transportation. As a stop gap measure, King’s has recommissioned a 15 year old instrument acquired from another institution, but this is not a sustainable solution as the instrument provides poor quality data with long acquisition times and is at the end of its service life.
The purchase of a new SCXRD instrument focused on small molecule research, and housed in the Department of Chemistry, will have significant benefits for researchers at King’s, and King’s partners, such as the Francis Crick Institute. We have identified a broad user base for such a facility and expect the instrument to substantially benefit the careers of early career academic researchers in the Department of Chemistry, as well as enabling the research of users across natural sciences, biomedical engineering and pharmaceutical sciences. In addition, the provision of an instrument locally will significantly enhance our ability to train postdoctoral researchers and PhD students in this critical analytical technique.